A rapid scoping review of gambling marketing restrictions.

Gambling advertising is everywhere, from football shirts to social media feeds, and while regulations exist to protect the public from harm, gambling companies have become skilled at finding ways around them. This research project will examine gambling marketing restrictions from around the world to understand which ones actually work and which ones simply push harmful advertising into new spaces.
The challenge facing regulators is that the gambling industry adapts faster than restrictions can be updated. When one harmful marketing practice is banned, operators quickly exploit regulatory loopholes elsewhere. These adaptations expose a fundamental weakness in current approaches: regulations are often reactive rather than forward-thinking, narrowly focused rather than comprehensive, and riddled with gaps that the industry is quick to exploit.
This creates a significant problem for policymakers. Many countries have introduced different types of restrictions over recent years, including the Netherlands banning marketing to under-24s and Australia prohibiting certain betting bonuses, yet there has been no systematic evaluation of which approaches genuinely reduce harm versus those that merely redirect advertising efforts. Without this evidence, ineffective policies persist while potentially better alternatives remain untested.
This six-month research project will address this gap by conducting a rapid scoping review of gambling marketing restrictions implemented globally over the past fifteen years. The research team, based across Swansea University, University of Bristol, Central Queensland University, and City University of Hong Kong, will systematically search academic databases and analyse both published research and the actual policy documents that underpin gambling marketing restrictions. The review will identify which types of regulations, such as timing restrictions during sports broadcasts, bans on certain advertising channels, or rules about targeting vulnerable groups, have been most effective at reducing exposure to gambling marketing and associated harms.
The findings will have direct practical applications. For UK policymakers specifically, the review will offer critical lessons from countries that have implemented more comprehensive restrictions, helping Britain avoid repeating failed strategies while adapting successful approaches to the British context. The research will produce a detailed technical report for government departments and regulatory bodies, alongside publication in an academic journal to ensure the findings reach the wider research community.
To make the evidence accessible to everyone, the team will also create an interactive online tool allowing users to explore gambling marketing restrictions worldwide through a global map and timeline, showing how different policies have evolved and what outcomes they have achieved. This resource will help the public, advocacy groups, and international policymakers understand the evidence base and support more informed decision-making about how best to protect communities from gambling marketing harms.